Groundwater Risks and Institutional Responses for Poverty Reduction in Rural Africa

Improved understanding of groundwater risks and institutional responses against competing growth and development goals is central to accelerating and sustaining Africa's development. Irrigated agriculture, mining and tourism all provide pathways out of poverty but create unprecedented demands on complex and poorly understood groundwater systems. Kwale County on the south eastern coast of Kenya characterises the prospects and limits for new and competing groundwater use with Kenya's largest mine beginning production in 2014. The mineral sands mine has a peak groundwater abstraction of 5,400 m3 per day from a spatially-distribution borefield site to act as a buffer to surface water storage deficits in drought events. Conjunctive surface and groundwater resources are critical to ensure a revenue stream of USD250 million per year over 13 years of the mine's operation, which will elevate minerals to be the Kenya's fourth largest foreign exchange generator. The Kwale coastal aquifer system also irrigates 5,000 hectares of sugarcane managed by Kwale International Sugarcane Company (KISCOL). Other groundwater users include a thriving tourism industry, a small municipality and thousands of handpump water users. Thus, Kwale captures the complex reality of Africa's groundwater science and policy challenges at a unique historical moment prior to a generation of social, environmental and economic change. The aim of the project is to characterise biophysical and socio-economic dimensions of groundwater risk to inform improved institutional responses to promote growth and poverty reduction in Kenya.

Potential impact
Who are the intended beneficiaries?
Government of Kenya Ministry of Water and Irrigation
Government of Kenya Water Resources Management Authority (WRMA)
Residents of Kwale County (new constitutional authority since March 2013)
Community Handpump Users, mainly low-income and vulnerable groups (the 'poor')
Kenya academic organisations, universities and research institutes
Kenya's strategic regional hub of UN organisations, such as UN Environment Programme, UN Development Programme and UNICEF (specifically work on rural water supply)
Ministry of Mines and mining sector
Kenya Sugar Board (KSB) representing the sugarcane industry
Regional and international academic, research and donor organisations and individuals, including World Bank, African Development Bank, bilaterals (DFID, SIDA, DGIS, etc)

Who will use UpGro's research and new knowledge?
In the short term we would identify:
Government of Kenya Ministry of Water and Irrigation
Government of Kenya Water Resources Management Authority (WRMA)
Kenya academic organisations, universities and research institutes
Regional and international academic, research and donor organisations and individuals, including World Bank, African Development Bank, bilaterals (DFID, SIDA, DGIS, etc)

In the longer term and with further research beyond the one year period we would add:
Residents of Kwale County (new constitutional authority since March 2013)
Community Handpump Users, mainly low-income and vulnerable groups (the 'poor')
Kenya's strategic regional hub of UN organisations, such as UN Environment Programme, UN Development Programme and UNICEF (specifically work on rural water supply)
Ministry of Mines and mining sector
Kenya Sugar Board (KSB) representing the sugarcane industry

How will UpGro's new knowledge be used (and accessed)?
We envisage that the major user will be the Government of Kenya's national Water Resource Management Authority (WRMA). WRMA is the lead agency in charge of water resource management in Kenya. In order to support the Vision 2030 national development goals for economic and social development and to reduce poverty, WRMA allocates the available water resources based on criteria and priorities set out in the Water Act 2002 and the Water Resource Management Rules (2007). In order to build stakeholder participation in water resource management, WRMA has facilitated the formation of water resource users associations (WRUAs) for collaborative management of the resources and to minimise conflicts. WRMA thus mediates and regulates the increasingly complex relationships between industry (here, mining), agriculture (here sugarcane), tourism and domestic water supply (urban and rural) we focus on in the project. While the Kwale study site is not 'unique' it reflects the challenges WRMA increasingly faces to effectively balance growth and development policy goals with variable and uncertain surface and groundwater resources. In the Impact Pathways statement we elaborate on how the 'new knowledge' may feed into the increased groundwater opportunities and challenges related to mining and sugarcane in Kenya.

In terms of how the new knowledge will be accessed we identify in the wider statement:
Online - via bespoke project page with open access material
Conference(s)
Embedding within the ESRC project in the same study site, particularly for low income and vulnerable handpump users
Journal paper
Media - such as tv, radio and newspapers (print, online)